Internet Hub

The Internet Hub project represents a significant step forward in digital accessibility, with the potential to transform how visually impaired individuals interact with the online world. By combining cutting-edge AI technology with deep understanding of user needs, Easy Digital is poised to make a lasting impact in the field of assistive technology.

Easy Digital, with 15 years of experience in designing digital audio quipment for visually impaired users, is developing the Internet Hub - an innovative device that revolutionizes internet accessibility for the visually impaired community. The Internet Hub is a ground-breaking product that provides visually impaired users with seamless access to online content and communication tools without requiring sight or advanced technological skills. This device addresses a critical gap in the market, as no existing commercial product offers this level of accessibility and ease of use for visually impaired individuals. At the core of the Internet Hub is advanced AI technology, incorporating text-to-speech and speech-to-text capabilities. The device utilizes a large language model (LLM) that understands and learns user behavior, making it highly intuitive and user-friendly. This AI-driven approach allows the Internet Hub to adapt to individual user needs, providing a personalized and efficient experience. The project aims to develop a prototype of the Internet Hub over a 12-month period,